Relativistic and Quantum Cryptography

The project will develop the theory of existing and new protocols
in relativistic and quantum cryptography. It will develop
protocols and security analyses for real world (as well as ideal)
implementations. The work will include collaboration with
Dr Damian Pitalua-Garcia (Cambridge) and with colleagues
in Cambridge and elsewhere in the UK via the UK Quantum
Communications Hub.